ReMake Glasgow Extension

The **ReMake Glasgow Extension** project builds on the success of the original ReMake Glasgow initiative, which established a world-class Remake Hub in the Glasgow City Region. This project will expand and scale the impact of circular manufacturing by engaging with businesses across multiple sectors to drive sustainable production, economic growth, and environmental benefits.

Circular manufacturing is key to achieving net-zero goals, reducing waste, and retaining value in high-integrity sectors such as aerospace, energy, and construction. The ReMake Glasgow Extension will deliver five key work packages:

1. **Circular Manufacturing -- Repair, Remanufacture, Recycle**

* Engage businesses to implement circular economy principles.
* Develop new remanufacturing processes to address industrial challenges.
* Facilitate co-investment in sustainable technology adoption.

1. **Digital Product Passport (DPP) -- Compliance and Implementation**

* Deploy functional and scalable DPP systems with companies.
* Extend DPP adoption to sectors such as construction and textiles.

1. **Skills -- CPD, Culture, and Workforce Reskilling**

* Deliver CPD training for businesses to adopt circular manufacturing practices.
* Develop new in-person training courses to support industry transformation.

1. **Design for Circularity**

* Support companies in implementing **Design for ReX** (remanufacture, repair, reuse) principles.
* Contribute to Glasgow's Circular Economy Route Map by embedding sustainable design practices.

1. **Exploitation, Commercialisation, and Investment**

* Support commercialisation opportunities for circular economy solutions.
* Engage in Glasgow's investment ecosystem to enable long-term sustainability of circular initiatives.

The **expected impact** of the project includes:

* Engaging **businesses** in circular economy adoption.
* Directly supporting **companies** in transitioning to circular manufacturing.
* Delivering CPD training to **companies**, equipping the workforce with essential skills.
* Reducing emissions, contributing to Glasgow's net-zero targets.
* Demonstrating the application of circular manufacturing technologies through new remanufacturing processes.
* Encouraging co-investment in circular innovation to drive **economic growth, job creation, and regional sustainability**.

ReMake Glasgow Extension will create a lasting legacy, positioning Glasgow as a leader in **high-value circular manufacturing** and supporting the transition to a more sustainable economy.